The Ethics of the Alternatives to War

It is widely held that war should be eschewed and nonviolent alternatives should be pursued instead. For instance, various pacifist approaches reject the moral permissibility of war and Just War Theorists assert that, if war is to be morally justified, reasonable alternatives to war need to be pursued (the principle of last resort) and war must do more good than harm compared to the alternatives (the principle of proportionality). However, there tends to be a lack of systematic ethical analysis of the issues surrounding each of the alternatives, as well as the alternatives as whole. Although there has been significant empirical analysis of some of the potential alternatives, these have not considered in detail the relevant moral issues.

Accordingly, the Fellowship will be used to develop a research project on the ethical issues surrounding the alternatives to war. It will focus specifically on economic sanctions, diplomacy, peace operations, nonviolent resistance, disarmament, and arming rebels. It will ultimately lead to a book (provisionally entitled 'Just and Unjust Alternatives to War') and two journal articles, as well as a research network. It will develop a normative framework on the alternatives the war and two central themes: first, the reasons to pursue the alternatives to war are generally much weightier than the reasons to pursue war because, for instance, of duties to contribute to peaceful international norms; second, wars may nevertheless be permissible sometimes because the alternatives face notable, additional problems of their own.

My work during the Fellowship will answer the following questions:
- What are the particular ethical issues surrounding each of the alternatives?
- Does an analysis of the alternatives to war strengthen the case for 'revisionist' Just War Theory (which focuses more on individual culpability or responsibility for posing an unjust threat in war), 'collectivist' Just War Theory (which focuses more on states, collectives, and the conventional rules of war), or pacifism?
- How should the Just War requirements of last resort and proportionality be understood?
- What institutional reforms are necessary to be able to pursue the alternatives in the most morally justifiable manner?

The Fellowship generally will be very important for my developing my leadership skills. It will strengthen my experience of knowledge exchange and public engagement, with the aim of developing the skills necessary to achieve substantial and clear impacts on policy, and will lead to the development of a new network on the alternatives to war.

Potential impact
Given that the research will present clear policy prescriptions on the alternatives to war, a number of non-academic user groups would also benefit from this project:

(i) There are several pacifist groups, such as War Resisters' International, Peace Brigades International, Peace Pledge Union, and various Christian pacifist groups, that would have a clear interest in this project. This is because it will consider the case for pacifism and nonviolent resistance, and will assess in general the ethical issues surrounding the alternatives the war.

(ii) A number of NGOs, lobby groups, and think tanks are concerned with the alternatives to war and are therefore likely to be interested in the findings of the research project. For instance, the World Federalist Movement-Institute for Global Policy (WFM-IGP) has a project on 'Peace and Conflict Prevention' and, given its focus on global solutions, should be particularly interested in the project's proposals for reform to establish new institutions for the alternatives to war (in Ch.9 of the monograph). The NGO Committee on Disarmament, Peace, and Security publishes the 'Disarmament Times', coordinates NGO efforts, and facilitates engagement with the UN about disarmament issues, and so should be interested by the project's assessment of the case for disarmament. One of the central aims of One World Trust is the eradication of war and it currently has a program on peace and security, building on the responsibility to protect (RtoP) doctrine. Similarly, one of the central missions of Global Action to Prevent War is disarmament and it runs programmes related to the implementation of the RtoP. Both groups should therefore be interested in my findings about the alternatives to war in general and in relation to the RtoP in particular. Moreover, certain think tanks and lobby groups are explicitly concerned with nonviolence and the alternatives to war. For example, the Albert Einstein Institution aims to advance the study and use of nonviolence in conflict, for instance, by encouraging and publishing policy studies on nonviolence and its past use, as well as by advising groups on nonviolent strategies. My research on the ethical issues surrounding the alternatives to war and nonviolence (e.g., in Ch. 6 of the monograph) should therefore be of interest to groups such as the Albert Einstein Institution.

(iii) Some of the research will focus particularly on the alternatives in relation to the RtoP doctrine. The findings of my research will be relevant to NGOs and think-tanks that are concerned with the RtoP, such as the Asia-Pacific Centre for the Responsibility to Protect, Global Centre for the Responsibility to Protect, and the International Coalition for the Responsibility to Protect (I already have some contacts here).

(iv) The research will also be relevant for certain UK government departments (the FCO, MOD, and DFID), which have a strong interest in RtoP and conflict prevention (again, I already have some contacts from my previous work). For instance, in a 2011 report on the UK strategy for the Protection of Civilians in Armed Conflict, the FCO stated that "[t]he UK will continue to promote a shared understanding of R2P [the responsibility to protect]" and that "[w]e are also looking for ways to improve the range of tools available to the international community before, during and after conflict to minimise the potential for mass atrocities to occur".

The means by which I will disseminate my research to these groups are outlined in Pathways to Impact.